Bioreactor arrays for analysis and control of food production using genetically modified microbes

Food production using genetically modified algae and bacteria is increasingly becoming a preferable option for high-value products, such as vitamins [1], and could play an important role in future bioeconomy. Compared to traditional agriculture, this new branch offers solutions to several food-security challenges: water pollution, fertilizer use, climate change, land scarcity, etc [2]. Algae and bacteria can be cultured independent of land, without fertiliser, reduced greenhouse gas emissions, [3] and in limited space, which has also recently gained attention for food production in spaceships and on board of the ISS, where spatial constraints are a critical factor. The biomass production capacities of algal and bacterial species are much higher compared to terrestrial plants and can be easily harnessed with genetic modifications. Furthermore, these organisms can be easily and efficiently cultivated in water without fertilisers, making them an environmentally safe, and sustainable choice for the future food production.

However, several technological challenges still need to be addressed to realise the full potential of genetically modified algae and bacteria in food production [4]. These include: 1) Low genetic stability of genetically modified microbes (GMMs), 2) susceptibility towards contamination, 3) lack of optimisation for genetic design and culture conditions. Cultures of GMM are susceptible to loss of function due to genetic instability or contaminating cells, which lead to reduced production. On the other hand, lack of a systematic approach to optimise GMMs for production rate and functional stability and selecting conditions where the function and functional lifetime is maximised, prevents efficient use of these systems.

To address these challenges, this proposal aims to develop a feedback-controlled bioreactor array, which could be used to run parallel production and evolution experiments on GMMs to a) select optimised designs for function and functional lifetime and b) to run distributed production experiments where effects of contamination can be minimised through redundancy and continuous harvest of the produced goods. Furthermore, this array will enable easy optimisation of culture conditions and population size to maximize functional lifetime of GMMs for long-term cultivation in an automated manner.

Accordingly, the specific aims of this project are:
Engineer a bioreactor array for parallel production and evolution assays.
Design and calibrate a control algorithm for feedback control of the cultures and product harvest using optical measurements of abundance and composition.
Analyse genetic stability of GMMs using this setup through functional lifetime analysis.
Optimise culture conditions and population size to maximise production.
Perform test production runs with distributed control for continuous product harvest and elimination of contaminated cultures.

Potential impact
The proposed CDT provides a unique vision of advanced RAS technologies embedded throughout the food supply chain, training the next generation of specialists and leaders in agri-food robotics and providing the underpinning research for the next generation of food production systems. These systems in turn will support the sustainable intensification of food production, the national agri-food industry, the environment, food quality and health.

RAS technologies are transforming global industries, creating new business opportunities and driving productivity across multiple sectors. The Agri-Food sector is the largest manufacturing sector of the UK and global economy. The UK food chain has a GVA of £108bn and employs 3.6m people. It is fundamentally challenged by global population growth, demographic changes, political pressures affecting migration and environmental impacts. In addition, agriculture has the lowest productivity of all industrial sectors (ONS, 2017). However, many RAS technologies are in their infancy - developing them within the agri-food sector will deliver impact but also provide a challenging environment that will significantly push the state of art in the underpinning RAS science. Although the opportunity for RAS is widely acknowledged, a shortage of trained engineers and specialists has limited the delivery of impact. This directly addresses this need and will produce the largest global cohort of RAS specialists in Agri-Food.

The impacts are multiple and include;

1) Impact on RAS technology. The Agri-Food sector provides an ideal test bed to develop multiple technologies that will have application in many industrial sectors and research domains. These include new approaches to autonomy and navigation in field environments; complex picking, grasping and manipulation; and novel applications of machine learning and AI in critical and essential sectors of the world economy.

2) Economic Impact. In the UK alone the Made Smarter Review (2017) estimates that automation and RAS will create £183bn of GVA over the next decade, £58bn of which from increased technology exports and reshoring of manufacturing. Expected impacts within Agri-Food are demonstrated by the £3.0M of industry support including the world largest agricultural engineering company (John Deere), the multinational Syngenta, one of the world's largest robotics manufacturers (ABB), the UK's largest farming company owned by James Dyson (one of the largest private investors in robotics), the UK's largest salads and fruit producer plus multiple SME RAS companies. These partners recognise the potential and need for RAS (see NFU and IAgrE Letters of Support).

3) Societal impact. Following the EU referendum, there is significant uncertainty that seasonal labour employed in the sector will be available going forwards, while the demographics of an aging population further limits the supply of manual labour. We see robotic automation as a means of performing onerous and difficult jobs in adverse environments, while advancing the UK skills base, enabling human jobs to move up the value chain and attracting skilled workers and graduates to Agri-Food.

4) Diversity impact. Gender under-representation is also a concern across the computer science, engineering and technology sectors, with only 15% of undergraduates being female. Through engagement with the EPSRC ASPIRE (Advanced Strategic Platform for Inclusive Research Environments) programme, AgriFoRwArdS will become an exemplar CDT with an EDI impact framework that is transferable to other CDTs.

5) Environmental Impact. The Agri-food sector uses 13% of UK carbon emissions and 70% of fresh water, while diffuse pollution from fertilisers and pesticides creates environmental damage. RAS technology, such as robotic weeders and field robots with advanced sensors, will enable a paradigm shift in precision agriculture that will sustainably intensify production while minimising environmental impacts.